High-Rate Quantum Communications

Quantum information is gradually moving towards practical implementations. This is the new field of quantum technologies, a broad area where quantum communications and, in particular, quantum cryptography are progressing the most. Prototypes of secure quantum networks are currently being built and the basic elements of a future
quantum Internet are being advanced at a promising pace.

This PhD studentship is aimed at exploring the ultimate limits of quantum cryptography with or without the use of repeaters, which may be trusted or untrusted. Research will be focused on determining the secret key capacity of some of the most relevant quantum channels as well as designing practical high-rate protocols that are able to
approximate such ultimate performances. Background in quantum information and/or quantum optics is advised. The work will also involve the simulation and analysis of a high-rate secure quantum networks.

One of the investigations will be focused on the study of "butterfly" networks, in order to show how their topology is particularly deleterious for transmitting quantum information. This study allows us to fully understand which architectures should be avoided in the construction of quantum networks. The analysis will be first carried out using discrete-variable systems (qubits) and then extended to continuous-variable systems, such as the bosonic modes of the optical field. This analysis will then be extended to identifying favourable network topologies, especially with the aim of establishing secret keys between two end-nodes.

Finally, we will attempt to generalize techniques of measurement-device independence to a network scenario, so that we can realize a high-rate secure quantum network which is based on the end-to-end principle. This would be an important step towards the construction of a realistic quantum network which is robust with respect to the presence of unreliable and untrusted middle nodes.